Smart Map - Interactive Virtual Engineering

Autonomous drones are revolutionising the way we perform surveys, allowing us to accurately recreate nuclear

sites digitally. Being able to examine nuclear sites digitally enables better, more informed decision making,

safer operational practises and more effective planning and communications.

Smart Map is a cloud based 3D map that unlocks the potential of drone data for everybody on a nuclear site; it

provides a suite of tools to help decommisioning projects interpret collected data, automate repetitive tasks

and aid communication. By embedding diverse data sets, such as asset information and real time senor output

into one centralised model, Smart Map replaces the need for organisations to collect data manually and brings

a wealth of information to an engineers fingertips.